Investigating the inflammation-driven health-to-disease phase in the NAFLD-to-NASH transition

Investigating the inflammation-driven health-to-disease phase in the NAFLD-to-NASH transition. This will involve biological engineering approaches involving cross-University collaborations to model human liver disease, including development of a unique, dynamic human liver-on-a-chip (Human Emulation System) to help unravel disease-relevant molecular pathways, targets, and biomarkers. As such, the candidate will be trained and gain high level skills and experience in state-of-the-art biological/ bioengineering techniques in the context of human disease and biomarker/ drug discovery.

The applicant will apply advanced tissue engineering (2D-3D in vitro multicellular human liver models), and novel non-invasive phenotypic profiling approaches (e.g., MechaScan to measure cellular stiffness in fibrosis; and nanoLive, for NAFLD lipid droplet morphometrics) as well as Phenix Opera Plus High Content Imaging will be applied in parallel with cell/ molecular biology-based (Omics/ single cell-/spatial RNA-Seq) analytical techniques and analysis. All human-relevant in vitro data will be validated with clinical data. This will enable identification of unique biomarkers in NAFLD-NASH and will allow for the discovery of novel biomarkers and molecular therapeutic targets.